Managing the value of flexible energy through local battery storage and algorithm based control

By anticipating local energy consumption and introducing micro-generation and storage systems, including stationary battery storage and electric vehicles, this project seeks to create a fully integrated local energy system of individual and aggregated sites. The project will use smart algorithms to optimise local energy sources and energy demand, through appropriately sizing the assets then managing them effectively. Sizing of the stationary battery systems to manage the critical factors for each local grid will ensure a maximised ROI to the system and optimise the use of low carbon energy supply, whether that be within the local system or available through the wider grid network. By optimising energy storage the project will also quantify carbon savings associated with load shifting/demand response. Initially aimed at commercial customers, the project will explore the impact and benefits of new technologies including Plug in Vehicles and the electrification of heat. The consortium members will contribute significant prior knowledge and when combined in our project, the enhanced solution will be commercially viable and available for our target B2B customers in 2015.